Determining the Transcription Factor Code that Specifies CiA Interneurons

Our ability to treat people with neurological disorders or spinal cord injuries is currently constrained by our limited understanding of how the central nervous system develops and functions. In particular, we know very little about how different types of nerve cells (neurons) are made. In this research grant we aim to determine which genes are involved in making a specific population of spinal cord neurons, called CiA interneurons, in zebrafish embryos.

The spinal cord is the part of the nervous system inside the vertebral column in the back and it is responsible for controlling body movements and for receiving information about pain, touch and heat from the body and limbs. This is why people with damaged spinal cords are often paralysed.

For the neuronal circuitry of the spinal cord to function, specific neurons need to develop in particular positions and make appropriate connections with each other. We still know very little about how these processes are regulated. Excitingly, we can now exploit the cell biology and genetics of zebrafish embryos to identify specific neurons in live embryos and determine how their positions, cell shapes, neuronal connections and functions are specified.

We have identified several regulatory genes that we think are important for instructing CiA interneurons to acquire their particular characteristics (e.g. shape of the nerve cell, what other nerve cells it communicates with and the chemicals that it uses to communicate). These genes encode for regulatory proteins called transcription factors which are responsible for turning other genes on and off.

In this project, we will test the individual and combined functions of these transcription factors in making CiA interneurons. CiA interneurons are made and function in very similar ways to a specific population of interneurons in mammals (V1 cells), so our findings should also be relevant to humans. This research is important because the more we learn about how different neurons are made, the more likely we are to be able to develop treatments for neurological diseases and/or spinal cord injuries. For example, once we know which genes specify particular neurons we can use this information to instruct stem cells to grow into those neurons.

Technical abstract
This grant will determine the functions of several transcription factors that we have recently identified as being expressed by post-mitotic Circumferential Ascending (CiA) interneurons in the zebrafish spinal cord. CiAs are a multifunctional class of interneurons that provide all of the ipsilateral glycinergic-inhibition in zebrafish spinal cord and hence are essential for both motor-pattern generation and sensory gating. CiAs also share many characteristics and are probably functionally homologous with mammalian V1 interneurons. Currently, we do not understand how all of the unique characteristics of CiAs/V1 interneurons are specified in any vertebrate.

The current model is that the functional characteristics of specific spinal cord interneurons are specified by the combination of transcription factors that they express post-mitotically. We already know that CiAs and V1 interneurons express the transcription factors Engrailed1, Pax2 and Pax8 and that these transcription factors are important for specifying some aspects of V1 cell/CiA specification. Eng1b is required for the correct number of synapses to form between a subset of V1 cells (Renshaw cells) and motoneurons. In addition, we have recently shown that the highly related transcription factors Pax2a, Pax2b and Pax8 are redundantly required to specify the inhibitory fates of most CiAs. However, this only accounts for a subset of the unique characteristics of CiAs / V1 cells, suggesting that additional post-mitotic transcription factors must be involved in specifying these cells.

We have recently identified additional transcription factors expressed by CiAs by RNA profiling FAC-sorted GFP-labelled CiAs using microarrays. In this grant, we will establish the functions of the most promising subset of these genes, singly and in combination, in specifying the unique characteristics of CiAs. We will use antisense morpholinos, mutant lines and RNA over-expression to determine if particular transcription factors are required and/or sufficient to specify functional characteristics of CiAs such as their neurotransmitter phenotypes, morphologies, axon trajectories, dendritic structures, synaptic connections or electrical activity during particular behaviours.

As CiAs are homologous to mammalian V1 cells our results should also identify transcription factors important for V1 cell specification and function and hence should be relevant to studies of human neural development and disease.